Caring, Sharing, Archiving and Preserving: Rethinking Community Dance as a Curatorial Practice

This practice-as-research (PAR) enquiry proposes to investigate the practice of
community dance as a type of 'curatorial practice' and the role of the community
dance artist as an 'artist-curator'. This rethinking aligns with the phenomenon of
dance in museums and galleries, harnessing new knowledge emerging from these
practices and debates about: the dancing body; participation, presentation and
spectatorship; and documenting, archiving and preserving ephemeral art.